Inova Design Solutions Ltd: Non-Invasive Continuous Core Temperature Monitor ("NCCTM")

This proof of concept (“PoC”) project is the next phase of development of a recently awarded
feasibility study from the Technology Strategy Board (project 131336). The proof of principle
prototype of the NCCTM successfully demonstrates basic functionality of the technology and
initial tests show desired results.
The technology is designed to prevent heat illness, particularly heat exhaustion and death.
Individuals may suffer heat illness as a result of physical exertion in harsh environments or
the inability to control their environment. There is a major unmet need for non-invasive
monitoring during activity and inactivity. The available UK market is an estimated £95m, and
European market £474m (1-4).
The innovation presented is a portable, medically accurate, non-invasive device to
continuously and automatically monitor the core body temperature (“c.b.t.”) of individuals in
real-time so that heat illness can be avoided and physiological functions operate at a safe and
optimal level.
There are no existing methods of measuring core body temperature that provide this combined
functionality and the resultant products will significantly improve current patient care and
enable many new ambulatory applications of physiology monitoring to vastly increase the
number of individuals who can benefit from temperature monitoring, in global markets from
healthcare to defence.
The key objectives of this PoC project are to (A) design and build an engineering prototype,
(B) carry out validation testing of the prototype, and (C) generate new IP. With successful
validation the technology would be ready for pre-production development and exploitation via
licensing and direct sales.
(1) Frost & Sullivan, Fitness Vital Signs Monitoring: The Race Has Just Begun!, 2008
(2) Frost and Sullivan, European markets for ALT, 2010
(3) European Defence Agency, Defence Data of EDA participating Member States, 2011
(4) Frost & Sullivan, European Temperature Monitoring Devices Market, 2006